Improving the sustainability of the formulated products industry by using real time quality measurements

Processed liquids, creams, pastes and gels are classed as formulated products and are used every day by billions of people worldwide. From toothpastes to shampoos, and from paints to medicine. They are ubiquitous. Most of these products are manufactured in batches in industrial mixers; the ingredients are pumped or poured into the mixer; and they are mixed and combined to form the finished product. In this project we develop a solution to retrofit an innovative sensor inside industrial mixers, thereby digitizing them. The sensor outputs real time quality data during the manufacture of formulated products and uses artificial intelligence to increase the sustainability of the industry enabling reduced manufacturing times, identifying problematic ingredients and helping the industry to attain higher levels of compliance, traceability and sustainability.